Sex Binaries, Performance Enhancement and Elite Sport

The overarching aim is to develop my capabilities and academic skills to establish myself as an independent researcher, supporting my long-term academic career goals. I aim to: disseminate my PhD findings to academic audiences, relevant policymakers and stakeholders; develop a research funding proposal for future research and conduct background research for this; and gain experience in delivering lectures and supervising students' research projects.
I will turn my PhD thesis into a book, so that it can be circulated widely within and beyond academia. My PhD aimed to understand how elite-level sport regulators decide which athletes do and do not count as females in sport. It examined so-called gender verification, which aims to ensure that athletes registered to compete in women's sport are, indeed, females by making them undergo scientific sex testing. While sport is divided into two mutually exclusive (binary) sex categories (female and male), not everyone can be easily assigned into just one, such as some intersex people born with ambiguous sex characteristics. Sport regulators have considered it necessary to decide and define who counts as female and thus who is eligible to compete as female, and they have devised and used various scientific testing methods to ensure that female athletes are females according to the definition. My PhD examined different definitions and sex testing methods that have been used in sport and found that the definitions and methods change over time according to changes in gender norms - in how we socially think about gender differences. What 'female' amounts to and what differentiates females from males is not fixed biologically but shifts over time and place; it is decided socially. The thesis argues that definitions of 'female' and scientific ways to test femaleness are devised due to social concerns that if we do not know what 'female' is, the female/male sex binary might collapse.
I will also do background research and develop a funding proposal for research examining 'performance enhancement' and the relationship between steroid doping regulations and regulation of binary sex categories. Steroids are artificial androgens, which are hormones responsible for so-called male sex characteristics like lower voice, facial hair, and larger muscles. Even though males generally have more androgens and androgens are often called male hormones, females also produce them. Steroids are banned in sport because they are considered performance enhancing, while male athletes are thought to perform better than females because they have more androgens. Some females, however, have more androgens than females on average. Recently, elite sport regulators instituted policies banning these females from women's sport unless their androgens are medically decreased, because they assumed that they have (male-like) enhanced performance capacity. When considered together, the steroid ban and these regulations make it seem like having high androgen levels and having enhanced performance are not only linked, but they are both male attributes, which can also be used to decide who counts as sufficiently female to compete in women's sport. The research will examine: how androgens are regulated in sport; what the relationships is between doping control and the regulation of binary sex; and what 'performance enhancement' implies.
To further expand my research publications record, I will write two research papers for publication in academic journals. I will also present my PhD findings at academic events and run an engagement event to encourage gender diversity in community and amateur sport. I will also addressing gaps in my teaching experience by delivering lectures and supervising students' research.
My work provides new understanding of the implications of gender verification and 'performance enhancement,' and how they are shaped by binary social gender norms. It also aims to promote inclusivity and gender diversity.